Content - a system to help dementia patients, carers and clinicians collaborate in reducing bladder and bowel incontinence , delivering carbon-footprint and cost reduction, physical and mental health benefits.

The Content project aims to investigate the feasibility of helping dementia patients, carers and clinicians collaborate in prolonging bladder and bowel continence.

Deliverables include investigation of a connected medical-device system that enables carbon-footprint, landfill, greenhouse-gas and cost-of-care reductions, delivering economic physical and mental health benefits.